University of Warwick And University Hospitals Coventry and Warwickshire NHS Trust

To validate the use of non-invasive DNA-based methodologies in the patient pathway for detection of trisomy 21 and demonstrate improved outcomes.